Climate Geoengineering Governance

The work in this project is grouped around three themes - three sets of understandings which are required to inform decisions on the governance of geoengineering. The set of work packages under each theme is supported by a common set of workshops that will help to integrate the insights from the work package elements, and generate increased engagement with policymakers, practitioners and representatives of civil society as the project proceeds.

1. Framings of Geoengineering. How is geoengineering currently framed in sociotechnical and legal terms? What can we learn about its similarities and differences in relation to the multilevel governance challenges of other complex technologies to emerge in recent times, or from attempts to manage complexity in the financial system in the light of the recent crisis? What are the conceptions of justice and fairness that might be used to frame our approach to its regulation? What current treaties and laws bear upon it? What other broad purposes, other than the mitigation of climate change itself, might geoengineering governance be trying to achieve? These issues are pursued in work packages 1-3 in months 1-6 of the project.

2. Dilemmas of Control of Geoengineering Technologies. What particular governance challenges and opportunities does geoengineering present - in assessing benefits and risks, in terms of public acceptability, in the risks of lock-in and path dependency, in avoiding "appraisal optimism" in assessing the economic case, in appropriate use of precaution in the face of uncertainty, and in international relations - and how might we try to deal with these? How do we see geoengineering working as a system of innovation - who would experiment or implement where, and what capacity building and technology transfer might be involved? Work on these issues comprises work packages 4-7 covering months 7-18.

3. Choosing Governance and Regulatory Requirements. How would governance and regulatory arrangements work in practice both within and between jurisdictions? Can they be sensitive and adaptive enough to respond to changes in impacts or criteria? What new rulemaking and procedural harmonisation would be required, and could the buy-in of various stakeholders be secured? Are the domestic controls in place to address these requirements in a variety of key jurisdictions? Finally, what wider lessons for the assessment, regulation and governance of emerging technologies can we learn from the geoengineering case? Work package 8, covering these issues, would run from months 19-24. It includes scenario workshops with stakeholders in helping to define possible circumstances in which different approaches to geoengineering might be the subject of experiment or deployment, and the governance approaches required.

Potential impact
Much current policy discourse on climate change points to the need to assess the potential contribution of geoengineering approaches alongside mitigation and adaptation. The IPCC has called an expert meeting on geoengineering in June which will involve all three of its working groups, and the field is likely to continue to increase in strategic importance. This project will help the UK to consolidate the leading position it has established through the Royal Society report (Royal Society, 2009) and the House of Commons Science and Technology Committee's Report on the Regulation of Geoengineering (House of Commons, 2010), to which the authors of this proposal have made significant contributions.

Both reports called for the detailed consideration of the governance issues associated with geoengineering. The Government's response to the House of Commons report concurred that research to develop regulatory frameworks was required (UK Government, 2010). This project addresses in full the policy requirements that the Select Committee identified and the Government endorsed. The research team involves all three members of the Royal Society Working Group who worked on the governance aspects of that report, and all five of the authors of the Oxford Principles that were endorsed by the Select Committee and adapted by the Asilomar International Conference (2010) on geoengineering. The project has been designed to produce results which have high policy salience and impact in a range of ways:

- its agenda develops the Oxford Principles and covers the key policy issues discussed in the debate to date: the efficacy, safety, affordability and acceptability of both experimentation and deployment of each of the proposed geoengineering approaches;
- it establishes baseline knowledge as to how existing laws, treaties and regulatory arrangements bear on the issues, and where the gaps lie;
- it deepens policy choice by exploring the social, economic and ethical positions which underlie governance objectives and examining issues of distributive and intergenerational justice which arise;
- it draws on other ongoing work in geoengineering assessment, notably IAGP (2010) and the SRGI (2010) and from regulatory developments in other policy domains, notably financial services, and contributes to the understanding of the governance of other new technologies;
- it recognises that many geoengineering approaches cross boundaries and require understanding of interactions between local, national and global governance, and analyses capacities and policy perspectives on geoengineering in Asia, Africa, Europe and the Americas;
- its final stage involves the research team working with practitioners to define policy and regulatory choices. This builds on a set of workshops engaging with governments, commercial and non-commercial proponents of geoengineering, and civil society organisations, initiated by the Oxford Geoengineering Programme with independent sources of funding;
- its five reports - part of a wider set of outputs - will be targeted at those setting and scrutinising policy. These cover:
o Month 8. Use of the reverse stress test in characterising geoengineering proposals.
o Month 9. Geoengineering: Justice, risks and benefits.
o Month 12. Current law and regulation on geoengineering: A comparative study
o Month 22. Potential pathways for geoengineering development
o Month 26. Climate geoengineering governance

The main policy output of this project will be a set of approaches to enable policymakers to craft a geoengineering governance framework. The research will also (a) inform the construction of governance frameworks for future novel technologies as these emerge, and (b) provide insights as to how "appraisal optimism" in costing new technology - a term coined by H. M. Treasury - might be countered. The research teams will additionally use their own networks to strengthen policy engagement around the main findings.